Overcoming bureaucratic roadblocks with AI for maximum efficiency in energy management

Are you tired of dealing with complicated energy bills? Are you frustrated with the bureaucratic energy providers? Do you want to pay less and reduce your energy usage but don't know how? We hear you, and we've got you covered! Our energy management tool is specifically designed to address the common challenges of managing energy usage, whether it's for households or businesses.

We know the frustration of receiving a problematic energy bill and spending hours dealing with energy providers. That's why we have an AI-powered feature that tracks and analyses your energy bills, alerts you to any potential issues, and provides personalised suggestions on how to follow up with your energy providers. You no longer have to deal with the hassle of trying to decipher complex energy bills. Our product is also designed to support non-native speakers who face difficulties in understanding energy bills or communicating with their energy providers.

Another unique feature of our product is providing personalised suggestions instead of the generic ones that you receive from similar products. We analyse your energy usage patterns and provide tailored recommendations on how to optimise your energy consumption and save money. We can also predict your energy consumption based on historical data and external factors. By following our suggestions, you'll not only save your wallet but also reduce carbon footprint and contribute to a more sustainable future.

We are a team of dedicated people who understand your struggles with energy bills. That's why our mission is to simplify the management of energy usage by providing a smart, intuitive platform that is accessible to everyone. Our goal is to empower every household and business to take control of their energy usage, regardless of background. With cutting-edge AI technologies, we provide a trustworthy and secure AI system, user-friendly interface, personalised suggestions and multilingual support to ensure that every household and business can easily manage their energy usage and bills.

By working together, we believe that we can make a significant positive impact on people's lives and the environment, even through the smallest of steps.